Zonal flows

The instability of zonal flows to small disturbances underpins our understanding of the scales of motion and their
predictability in planetary atmospheres and oceans. Numerous papers have explored aspects of this problem since the
pioneering work of Charney (1947) and Eady (1949). The quasi-geostrophic formulation is only valid for small Rossby
numbers and large Richardson numbers and requires the stratification of the basic state to be independent of latitude.
Formulations with more general validity have until recently been restricted to laterally uniform flows neglecting the Earth's
curvature.
Recently, Bell (2017) has described a simple but novel method for studying
stability of any zonal flow that is in thermal wind
balance: the linearised primitive equations are reduced to a partial
differential equation involving only a single variable, the
pressure perturbation; the equation is linear in the pressure perturbation, but nonlinear in the complex phase speed which
sets the growth rate of the instability. The method can be used to study the
stability of jets on a sphere in which the
stratification of the basic state varies with height and latitude, the motions
can be non-hydrostatic and the fluid can be
compressible. Instabilities associated with different types of critical layers
and symmetric and Kelvin Helmholz instabilities
can be studied. Integral constraints on the instabilities can also be derived.
We will investigate the instability of stratified zonal jets near the equator
where the Rossby number is large and the Earth's
curvature of fundamental importance. These flows exhibit a number of
instabilities that lead, for example, to the formation
of tropical instability waves, the heat transport by which is of fundamental
importance in setting ocean structure and heat
uptake with widespread impact on tropical climate. Understanding the stability
properties of these equatorial flows is
therefore crucial for understanding the response of tropical climate to anthropogenic forcing.
The dependence of growth rates on the profile of the mean state will be investigated in a hierarchy of progressively more
complex zonal flows. The heat and momentum transports by the unstable waves will be calculated and compared with
those of tropical instability waves in NEMO ocean model simulations. Three
classes of instabilities within the near-surface
ocean mixed layer will be studied: symmetric, baroclinic and Langmuir
instabilities using the basic state of Blumen (1979)
The student will diagnose the instabilities in ocean circulation models,
explore numerical solutions for a hierarchy of zonal
flows, consider theoretical aspects such as integral constraints on the
instabilities and neutral modes which mark stability
transitions, and calculate the non-linear or weakly nonlinear development of
the instabilities. Preliminary investigations of
numerical solutions indicate that the growth rates of some instabilities are
overestimated unless very fine vertical grid
spacing is used: the student will also investigate the vertical resolution
that is required for ocean circulation models to avoid
misrepresenting the different classes of instabilities.